Characterization of the Rnf185/Membralin ubiquitin ligase complex and identification of its endogenous substrates

Proteins participate in virtually all cellular events and their correct functions are ensured by a plethora of protein quality control systems. These monitor the folding, assembly, localization and levels of individual proteins, and promote the clearance of defective and superfluous molecules. Defects in quality control often result in the accumulation of toxic proteins and protein aggregates, hallmarks of many neurodegenerative diseases.

The biogenesis of membrane and secreted proteins takes place in the endoplasmic reticulum (ER) under the surveillance of the ER-associated protein degradation (ERAD). This quality control process consists of various branches with specificity for different substrate classes. While ERAD branches are well-characterized in simple eukaryotes like budding yeast, in mammals only a few branches have been studied in detail.

Our efforts to expand the knowledge on mammalian ERAD, recently led to the identification of a new ERAD branch defined by the RNF185/Membralin ubiquitin ligase complex. We showed that this complex consists of the ER membrane proteins RNF185, Membralin and TMUB1/2, and promotes the degradation of a subset of membrane proteins. How these proteins assemble into a complex and process their substrates is unknown. Similarly, the full repertoire of substrates of the RNF185/Membralin complex and how their degradation impacts cellular physiology remain important issues to address. While not much is known about RNF185 or TMUB1/2, mice lacking Membralin die soon after birth due to severe central nervous system defects linked to astrocyte dysfunction. Importantly, similar defects were observed in spinal cords isolated from amyotrophic lateral sclerosis (ALS) patients, linking Membralin function in astrocytes to neurodegeneration. Whether these essential functions of Membralin in astrocytes also depend on its partners RNF185 and TMUB1/2 is currently unknown.

This proposal combines genetic, biochemical and proteomics approaches in cultured cells and hIPS-derived astrocytes to systematically address these open questions. Our work will provide comprehensive insight into the RNF185/Membralin ERAD branch and shed light on its physiological role in a relevant cellular system. The findings may inform on the mechanisms disrupted during early onset neurodegenerative disorders such as ALS and ultimately hint at novel avenues for therapeutic intervention.

Technical abstract
In a recent forward genetic screen using CRISPR-Cas9 technology, we identified a new ERAD branch involved in the degradation of ER membrane proteins. Follow up studies demonstrated that this ERAD branch is defined by the RNF185/MBRL complex containing the ER membrane proteins RNF185, Membralin (MBRL), TMUB1 and TMUB2. RNF185 has ubiquitin ligase activity and is essential for the ubiquitination of the substrates of this complex. The function of the other subunits is unknown and how their various domains contribute to complex assembly and substrate processing is also unclear. These important issues will be addressed by the experiments described in Aim1 of this proposal.

Our cursory studies identified two substrates of the RNF185/MBRL complex. However, the full repertoire of substrates is unknown and will be the focus of Aim 2. This aim describes two parallel mass spectrometry-based approaches to identify the substrates/substrate classes of this ERAD branch.
Genetic studies in mice demonstrated a particularly important role for MBRL in astrocytes. This essential function of MBRL is in part by promoting glutamate reuptake via the plasma membrane excitatory amino acid transporter EAAT2. Whether these functions of MBRL also involve its association with RNF185, TMUB1 and TMUB2 is unknown. Moreover, the molecular links and the mechanism by which MBRL regulates EAAT2 and other potentially relevant substrates in astrocytes have not been established. Experiments addressing these issues are described in Aim 3.

Altogether, this proposal will provide mechanistic insight into this newly identified ERAD branch and characterize its function in astrocytes, a cell type where it is essential. Ultimately, our findings may help defining the molecular basis of early onset neurogenerative diseases such as amyotrophic lateral sclerosis.